Fast Track Investment Assessment

This project is to deliver a software platform to allow early stage 'Angel Investors' to quickly and robustly assess company viability. It collects data from a variety of sources including accounting systems to provide financial health checks prior to investment. Thereafter, the software provides an automated view of key metrics, tailored to specific industry sectors, to benchmark performance. The objective is to provide both entrepreneurs and their investors with a rich data set to make better decisions.

Through a project extension, the software platform will be further developed to provide a 'risk assessment module' that indicates the likelihood of sales falling in the next 12 months due to existing customer contracts not being renewed.